Alcohol consumption, life course transitions and health in later life

Relatively little is known about the patterns of drinking in later life, the risk factors associated with excessive drinking at older ages and the relationship between drinking and other health conditions. To date most research on the risk factors of excessive drinking have focussed on younger ages, in part because of the distinctive age profile of drinking but also due to the predominance of life course approaches to health in which risks are accumulated over time. Yet notwithstanding these observations, there is growing awareness among health professionals that drinking at older ages is becoming more of an issue. This has been brought about due to the fact that the UK population is ageing, but also because recent population data on consumption suggest that while levels of consumption are declining among younger generations they are increasing at older ages. Thus excessive drinking in later life is becoming a more discernible public health issue, as more older people are reporting drinking in excess of the recommended weekly amount. Hence the relationship between drinking in later life and health and well-being cannot be ignored. Responsible drinking is associated with some health benefits and these tend to be more significant at older ages. However, drinking can also exacerbate health conditions that are more prominent in later life; such as high blood pressure, diabetes and ulcers as well as increasing the risk of liver disease. One particular cause for concern is the possible interaction between drinking and medication with the average person aged 65 and over taking two prescribed medicines a day and therefore the potential for interactions between medication and alcohol needs to be considered. However, we might expect that the health conditions that develop at older ages might also be associated with a decline in drinking, hence the causality between health and alcohol consumption will be complex and dynamic.

It is not only changes to health status that may bring about shifts in drinking behaviour, other transitions associated with housing, employment, family and partnerships may bring about either an increase or decline in alcohol consumption. This study with explore the stability of drinking at later life and the key events that are associated with changes in drinking patterns.

The research will be based on analysis of the English Longitudinal Study of Ageing. This study, which began in 2002 collects data on the health, economic position and quality of life of people aged over 50 and their partners. To date 6 waves are available for analysis. Data on alcohol consumption is available in all waves, though the questions used have changed over time. Cross-sectional analysis of this data will establish the main patterns of drinking in later life and the risk factors associated with binge drinking (excessive drinking on one particular day) and drinking in excess of the recommended weekly limits. The life history data will be used to identify past events and transitions that may be associated with later changes in drinking behaviour. The ELSA dataset contains detailed data on health status and this will be used to explore the relationship between alcohol consumption and health status. This analysis will investigate the dynamics of the relationship between changes in alcohol consumption and health conditions and how these are associated with life course transitions as well as past experiences.

The research will collaborate with users at all stages of analysis and dissemination and will explore the possibility of a practice-informed modelling approach to the analysis of health behaviours using longitudinal data.

The analysis will therefore extend knowledge about the dynamics and heterogeneity of drinking patterns at older ages.

Potential impact
Health intervention policies to reduce harm from alcohol consumption have historically focused on younger ages in both the UK and other modern industrialised societies, although there is now growing concern about drinking at older ages. This issue has also been highlighted in the Parliamentary Select Committee for Science and Technology's report on alcohol guidelines. Users of this research will therefore include agencies promoting safe alcohol consumption, practitioners involved in delivering health and social care for older ages, and policy makers involved in the promotion and dissemination of harm-reduction strategies associated with drinking. The findings will also be relevant for the end-users as the analysis will draw attention to the dynamics of drinking and health at older ages. Lay interpretations of drinking at older ages often emphasise the ideal that 'no harm' can be done at older ages, but this research will set this observation into context, by discussing the potential risk factors and the trigger factors that might bring about a change in drinking practices at older ages.

To date, discussions around policy intervention which targets drinking behaviour at older ages have focussed on the desirability of age-specific recommended limits for alcohol intake. The general consensus among academic researchers and practitioners is that any recommendation away from a generic form will confuse people and necessitate arbitrary distinctions based on individual characteristics, such as age which are unlikely to be met with public endorsement. This research will not seek to make recommendations of the desirability of new limits, but will take a different approach through considering the dynamics and heterogeneity of drinking patterns. The team will work collaboratively with users to inform both practitioners working with older age groups as well as agencies involved in promoting health and well-being at old age and/or harm associated with alcohol about the socio-economic characteristics associated with harmful drinking, as well as the life course events that may bring about changes in drinking behaviour. The research will therefore enable agencies to target older people most at risk of suffering harm through alcohol consumption. The agencies involved here are potentially numerous, for example the Fire and Rescue Service has a particular interest in drinking in later life as this is a recognised safety risk in the home. Invitations to a wide, but selective group will be sent out to attend the workshops, which will be themed around i) identifying key issues surrounding drinking in later life; ii) discussion of interim findings; and, iii) implications for practice and policy recommendations. A fourth findings workshop will be organised in London to review the research with national agencies.

The project will adopt a practice-informed approach to analysis. Variables which will be included in the modelling process will be identified through a combination of dialogue with practitioners and older people and statistical and theoretical criteria. This dialogue will be facilitated by the workshops and the website blog (see below). An objective of the project is to promote the use of secondary data in health research and to highlight both the drawbacks and advantages of this empirical approach.

Dissemination to user groups will necessitate the preparation of clear and succinct briefings. A balance will need to be maintained between clear and accessible dissemination strategies to ensure that the findings are not reduced to caricatures of drinking at older ages. Dissemination will include face to face and virtual activities and where possible will emphasise interactive engagement. In addition to a user seminar and policy briefings, virtual material will be made available via a project website and will include a podcast of the main findings and a forum for dialogue between users and the project team.